European Doctoral Network Enabling Artificial Intelligence for Electromagnetic Compatibility

ATTERN is a Doctoral Network at the intersection of electromagnetic compatibility, medical engineering, system-safety engineering,
and sustainability management. In its push to go beyond the state of the art the project will embed artificial intelligence (AI) into
every challenge. The project will research how best to use AI to discover innovative and sustainable solutions to manage
electromagnetic interference (EMI) and develop new sets of design guidelines for electromagnetic reliability and the safety of
European medical products of the future.
PATTERN's science case is based on the integration and optimization of every key performance indicator (KPI) linked to the two
revolutions faced by medical electronics: risk and sustainability. This requires us to think in terms of a trade-off across a new mix of
disciplines, to develop innovative solutions, and to consider all the far-reaching societal and technical consequences of a design
choice. Until now, even the most high-tech of industries have been forced to manufacture several prototypes and perform tests,
because the actual performance of an EMI solution in a product is unknown. A characterization strategy embedded in these new
realities is urgently needed.
PATTERN is the first training network dedicated to the inclusion of AI as the choice of technology to support these paradigm shifts
with a new design philosophy. It answers the recently highlighted, pressing need for trained specialists in the field.
PATTERN involves 9 academic Beneficiaries and 9 industrial Associated Partners, across the complete lifecycle of design solutions,
from 8 countries. A pan-European approach in a multi-sectoral context is guaranteed (universities, an established start-up, SMEs, and
major industries)
PATTERN will train a new generation of scientific professionals who can transition between disciplines and take up leading positions
in the field of electronics, safety, sustainability and AI, while thinking about design differently.